Sparkle: Making online retail carbon neutral.

A carbon negative online retail marketplace that offsets carbon emissions for all products sold and incentivises retailers to sell carbon neutral products.